Broadband Wireless over Fibre for Next Generation Communications

This PhD project will investigate the use of optical fibre, photonics and digital signal processing for delivering next generation broadband wireless communication signals such as 5G. Specifically, the student will investigate a method for transmitting broadband wireless multiple-input-multiple-output (MIMO) signals over optical fibre using novel digital signal processing techniques. Photonic sampling, digitisation and reconstruction of such signals will be the key research elements. Comparison will be made with the traditional transmission of analogue signals over fibre. This research project is directly relevant to the EPSRC theme of Information and Communication Technologies (ICT), in particular the areas of RF & Microwave Communications as well as Optical Communications.